Electronically sensing motion in a partially stable body

Piezotag Ltd is at the forefront of EH (Energy Harvesting) development in the UK. In order to maintain this position, the company wishes to develop an electronic sensing tool to assist with optimisation of piezo-electric elements with ambient vibration frequencies and amplitudes experienced in real-world scenarios. This application crosses over two headings in the competition scope document, Advanced Materials (Energy Harvesting) and Sensors (Intelligence and Optimised Control). This is not blue-sky R&D; we have three immediate and specific uses for the tool. 1:- automotive as a tyre footprint analytical tool. 2:- Utilities, optimising energy harvest from the flow of drinking water. 3:- optimising energy harvest from the flow of gas in domestic supply.